VineSoilAlert

Deep Planet aims to help farmers improve vine yields and health (soil nutrients, soil carbon and moisture content) by leveraging satellite imagery and machine learning. This project, VineSoilAlert, is implemented in collaboration with Rathfinny Wine Estates, a leading UK vineyard. Our goal is to boost productivity and sustainability for wine grape crops by introducing cost efficient and scalable precision agriculture solutions to farmers and agri-businesses. We aim to accurately and remotely monitor soil nutrients (nitrogen, potassium and phosphorus) and soil organic carbon and water conditions to provide recommendations for better crop management, while disrupting existing monitoring methods of soil sampling, and human scouting.